Homes as Virtual Power Stations (HasVPS)

Ventive Homes as Virtual Power Stations (HasVPS) project proposes to use natural ventilation of dwellings not just to ensure good indoor air quality or reduce the risk of damp and mould but to generate the required thermal comfort (both heating the home in winter and passively cooling it in the summer) as well as supplying hot water, intelligently. By integrating all of the required building services into one, Ventive HasVPS will significantly reduce the capital and installation costs while optimising performance in real time through permanent online accessibility and engaging user applications. In addition, by intelligent use of electricity of multiple systems working in aggregate Ventive HasVPS will enable frequency response load shifting, helping to match electricity demand with supply.